Stories from the Substrate: A 20th Century History of East Africa from the Soil

The soil that makes up the earth's substrate is an ever-changing assemblage of organic matter, minerals, organisms, gases, and liquids. Plants, animals, and humans in a host of ways mine this substrate to make life possible and use it as a container for things both precious and toxic. In this central function of earthly survival, soil's composition is both an archive of past life as well as the planet's largest carbon sink, capturing within it emissions from centuries ago. It is, in its very essence, a historical record that shapes our collective future. "Stories from the Substrate" reflects on the historical composition of soil by using it as a medium for engaging with and narrating East African history and as a point of view for considering the epoch of the Anthropocene.
This project begins with both archival and fieldwork in East Africa (Tanzania, Uganda, and Kenya) that will form the basis of a collaborative, interactive soil map website and scholarly monograph that highlights how East Africans have relied on and shaped soil with the help of plants and animals. Previous scholarship on soil in East Africa has focused almost exclusively on colonial development projects and campaigns against erosion, this project takes a multispecies approach and centres East African epistemologies of soil to view it as not just a medium of agriculture, but as a building material, a source for mining mineral salts, the haven of "good" and "bad" microbial life, a sink for pollutants, a metaphor of home and belonging, and a valuable commodity of both local and global trade. Chronicling a history of the region from the soil seeks to set aside the prevailing themes of extant regional histories that narrate from political events and the ethnic and colonial logics of the archive. By considering the region through its substrate, this project hews close to the everyday and the often unseen or overlooked ways that people, animals, and their environments make one another and shape history.
While each case study takes a particular place as its starting point, several themes will run throughout, assembling a picture of landscape, ecology, human health and labor in the region. In bringing together a variety of attachments to the soil in East Africa, this project aims to contribute to Black Ecologies, an interdisciplinary field seeking to examine the relationship between Black people and their environments. This work highlights the harm and toxicity that comprise many of these environments due to centuries of oppression and dispossession, but it also examines modes of knowing and being with nature that have gone under-explored.
From this initial research, the project then shifts to collaborate with a wider research community to "Think with the Substrate". Bringing together scholars who work on histories of substrate materials, we will consider how humans have variably remade and relied on this middle layer between the subterranean and terrestrial. This inter-disciplinary project, in the spirit of other work on the Anthropocene such as the recent Plantationocene project, aims to engage with an unwieldy chunk of human history through a unifying object of inquiry. While the Anthropocene has been defined as the epoch when human impact has been the most consequential force shaping the earth, many scholars have critiqued the totalizing concept for eliding the fact that all societies have not had equal impact. To think about the Anthropocene "with the substrate" is not to assemble a list of different uses and interventions into the ground. It is a project of using historical engagements with substrate matter to reveal variable social relations, conceptions of nature, and engagements with nonhuman animals. These stories will no doubt chronicle the rise of global capitalism, but it will also capture the many alternative ontological and epistemological worlds that are sometimes forgotten and overshadowed in blunt narratives of capitalism and the Anthropocene.